The Neogene evolution of the NE Atlantic: multi-proxy constraints on stratigraphy, palaeoclimate and palaeogeography.

This project will generate a new palaeoclimatic, palaeoenvironmental and palaeogeographic
understanding of the Neogene NE Atlantic. Although there has been an intense focus on the
palaeoceanography of Pleistocene glacial cycles in this region, there are few reliable proxy and
environmental data from the warm climates of the early Neogene: specifically the Mid-Pliocene
Warm Period (mPWP) at ca. 3.5 Ma and the Middle Miocene Climatic Optimum (MMCO) at ca. 18-
15 Ma. Constraining the paleoclimatic response to past pCO2 changes during such periods is
crucial for constraining Earth-system sensitivity. However, there is a notable mis-match between
models vs proxy data reconstructions for the North Atlantic region during the mPWP (Dowsett et al,
2014), whereas there is a paucity of data globally for the MMCO.
This project will focus on the multi-proxy environmental analysis of a number of newly sampled
industrial and scientific (DSDP, ODP, IODP) boreholes on the NW continental margin, as well as
outcrop sampling of Pliocene marine sequences on Iceland. The initial focus will be on analysis of
existing ocean drilling core sites and the Neogene sequences recovered in a series of industry
cores in the region of the Rockall Trough. These cores were specifically collected to refine the
seismic stratigraphic interpretation of the deep sedimentary basins in this area of active frontier
exploration. The near-surface sedimentary sequences included early to middle Miocene and
Pliestocene successions with abundant and well preserved calcareous microfossils.
Predicted outcomes include:
- A unique opportunity to combine biomarkers and microfossil approaches to provide stratigraphic
control and ground-truth uplift/subsidence history of the north-east Atlantic basins.
- Deliver relevant results to industrial partners and provide a framework for improved interpretation
of existing and future regional geophysical surveys and basin models
- Use excellently preserved material to generate an extensive multi-proxy SST, terrestrial
temperature, palaeo-environmental data set (including atmospheric pCO2 reconstructions) for
the NW Atlantic during the critical mid-Pliocene and Miocene warm periods.
- Address key hypotheses concerning Neogene climate and on-going questions over proxy biases